Technical development of a novel vaccine vehicle for cattle pathogens

Trypanosoma theileri is a ubiquitous single celled organism present in cattle herds worldwide. Using knowledge of gene expression and protein trafficking in other trypanosomatid organisms, we have successfully developed T. theileri as a delivery system for vaccine antigens and therapeutics. Following recommendations from several Animal Health companies, we now aim to develop and demonstrate the potential of T. theileri as an effective and practical vaccine-vehicle, providing a clear route to commercialisation.

In a two-step development path, Phase 1 will focus on technical refinements and analysis of the viability of the vaccine-vehicle during storage and distribution. The flexibility of the system to express antigens from a range of pathogens will also be established. Phase 2 will entail confirmation of the in vivo efficacy of the refinements developed in Phase 1.

Combined the experiments will address key hurdles to the commercial development of this patented vaccine system.